Consumer Data Research Support Service (CDRSS)

This project will establish a unique Consumer Data Research Support Service (CDRSS) for the supply and provision of new forms of 'Big Data' which are emerging in consumer markets. Big Data are frequently characterised as being high in volume, variety and velocity. In other words the data are continually changing (for example traffic sensors may capture the position of individual vehicles which are rarely stationary); the data are diverse (for example relating to the demographic characteristics of people, their movement patterns, their lifestyles and attitudes, social networks); and simply large, so that for example it is possible to retain data over long time periods as computer storage has also expanded sufficiently to permit this in many situations.
Retail and consumer organisations have been leading the way in the creation and extraction of value from Big Data. For example Tesco has used data from its Clubcard scheme to profile its customers based on their shopping habits and expenditure patterns. This in turn has allowed the company to maintain a long-term competitive advantage in product development, promotion and store formatting and network development. Telecommunications providers are now processing billions of transactions each day as callers interact with mobile telephone cells and wireless devices.
The CDRSS will capitalise on the growing realisation that Big Consumer Data can provide unique insights into social science questions, for example relating to prosperity, deprivation and exclusion; physical movement and behaviour patterns; healthy living, crime, family activities and social networks. The CDRSS will:
* bring together diverse sources of consumer data for the first time within a secure environment;
* produce tools for the anonymisation, aggregation and analysis of big consumer data;
* develop flagship research projects which demonstrate the value of consumer data in research studies;
* create the means for widespread access to these data amongst academic research users;
* explore mechanisms for extending this engagement to business, government and the general public;
* make an important contribution to training and capacity-building in consumer data analytics, and in this way it will therefore have a significant positive effect on the quantitative skills gap in UK social science;
The CDRSS will interact with existing and proposed investments, for example in Administrative Data, Research Methods, and Social Media; but at the same time it will create unique resources and its own distinctive community of users.

Potential impact
As well as the numerous academic benefits that will flow from the Centre we are confident that the research will have a wider impact on policy and practice, specifically for: policy-makers; Organisations (including business, public sector, industry associations and third sector); and the general public.

Where policy makers are concerned we will build on existing engagement activities and relationships with both national and local government to ensure that the fundamentally new knowledge derived from the Centre is made known and informs the policy agenda, policy formation and policy implementation. The outputs of the Centre will have relevance and application. Examples are in relation to the movement and mobility of people for Department of Transport, in relation to food consumption for Department of Health, in relation to drivers of consumption (e.g. ethics/sustainability, weather) for Department for Environment, Food & Rural Affairs, and in relation to consumer spending and credit for HM Treasury/Bank of England. The letter of support from Leeds and Partners indicates the level of enthusiasm of prospective partners for this type of work. As more and more data is sourced and analysts are able to make linkages and connections that are pertinent to smaller geographic areas to facilitate comparisons, this will be of interest to policy makers locally as well as national government.

Organisations that will benefit from involvement with the Centre are wide ranging and include: business (both data providers and others), public sector organisations, industry associations (e.g. British Retail Association), consumer bodies, and third sector non-profit organisations/charities. The various retail organisations will benefit because their data will be exploited as a resource in a somewhat different way to what it is currently used. Other organisations will benefit too. We aim to demonstrate that data collected about sales/customers can inform not only commercial but also social issues more generally For example, research on how consumption varies in urban and rural areas at different times of the year and in different weather conditions could inform local tourism strategies but also open up new commercial opportunities for businesses. Visitor patterns for a particular shopping area (e.g. the new Trinity shopping centre in Leeds which has been mapped by the PI and colleagues from mobile phone data) has commercial implications for the Trinity retailers and shopping centre managers as well as operational implications for local town centre managers and planners and public services (e.g. police, transport). As well as providing businesses with the opportunity to expand their Corporate Social Responsibility aims, the Centre will play a significant role in building capacity in analytics and big data analysis that will benefit both businesses and public sector organisations (see details below). There is also potential for the Centre to preserve legacy data from retail organisations that would otherwise be lost.

Lastly, are benefits for the public and communities more generally. Public understanding and support for the big data initiative is essential and the Centre will work with partners in the ESRC Big Data Network to support this aim and allay fears that may arise. This will involve a two-way communication process where information about the work of the Centre and the benefits derived from it is clearly communicated to the public and there is also wide opportunity for public feedback and consultation. By demonstrating how the data is used in aggregate, anonymised form and is capable of benefitting communities in new ways we expect broad interest and support.